A children's podcast creation platform to let children find their voice, be creative and boost their confidence and communication skills by 20%

STORYSKIMO is a UK SME developing a child-centered podcast creation app for users aged 5--12 to help develop spoken language skills through creating and sharing their own content with the help of in-app resources. The aim is to boost confidence and creativity in young children, thus avoiding potential challenges later in education or the workplace.